University of Manchester and Bott and Co Solicitors Limited

To develop and embed an automated end-to-end text mining system based on deep learning and machine learning to automatically assess risk in claim compensations and support consumer legal services by cutting costs and human time while adding value to business intelligence.